Hamish Renton Associates

We are looking to produce a number of 'off the peg' commercial reports into a number of sub-sectors within the food industry. In order to produce the report we intend to use market data from a variety of other sources. To proceed, we will require an advisor with expertise in copyright regulations to guide us as to how to use these sources and reference them appropriately without being in danger of infringing copyright laws, particularly those rules regarding commercial purposes and 'fair use'.